University of Bath And Praxair Surface Technologies Limited

To develop and implement new manufacturing methods, including automation and production cells redesign for the pre and post plating production. To provide a better understanding of process variables in the tank plating processes, provide controls and achieve no cost/low cost improvements.